High-performance thermoelectric devices

This is a PhD research project in Mechanical Engineering. The demonstrated heat-to-electricity conversion efficiency of skin-mounted thermoelectric devices is sufficient to power wearable sensors for monitoring of the wearer, powered only by their natural heat loss. However, this statement is only true if a good thermal contact exists between skin and device. Current commercially available devices are rigid and planar and provide an extremely poor thermal contact. A current EPSRC project in our group has demonstrated a flexible, thin-film thermoelectric material, which is currently undergoing conversion efficiency optimisation.
This studentship will explore the translation from material to demonstrator device. This will begin with an in-depth literature review on the field of wearable technologies, including specifically, how a good contact between the wearers skin and the device can be achieved. Devices will be fabricated from thin-film samples already processed during EPSRC project EP/N03516X/1. This will be fabricated using masking and metal deposition using dedicated metal evaporation equipment. Devices will be tested under a range of conditions, with a particular focus on electrical output (power, open circuit voltage, ... ) as a function of operational temperature and temperature difference. These tests will be carried out on a bespoke test rig and using impedance spectroscopy measurements, with the aim of demonstrating that sufficient power can be generated to power body-worn sensors. The mechanical properties of the devise will be tested using a dynamic mechanical analysis apparatus, with the objective of testing the robustness and limits of mechanical failure on said devices. Failure modes will be investigated further, by scanning electron microscopy, to enlighten on how failure might be avoided in working devices and there operational range extended. The demonstration will particularly target adoption within astronaut EVA suits for astronaut health monitoring and will involve close collaboration with the European Astronaut Centre, Cologne, particularly with respect to the likely operational conditions and requirements that such devices might face/be subjected to.